Speaking to the Edge: Internet of Things microcontrollers and Voice Control

A new generation of network-connected microcontrollers are fast becoming the ubiquitous equivalents of yesterday's embedded computation devices. Instead of hiding anonymously in the control systems of TVs, central heating systems and cars, these devices now play an increasing role in user interfaces. Smart speakers like Google Home are dominated by ARM-based microprocessors, yet a multitude of Internet of Things (IoT) applications (driven by tight constraints on power and cost) rely on much smaller computational cores. While the IoT has been gaining increasing attention over the past decade as a term to describe the connection of microcontrollers to the internet, the small size and power of the devices gives rise to privacy concerns that cannot be solved using traditional techniques. Simply connecting these devices to a network makes them vulnerable to cyberattacks, and the low power of the devices means cloud services are often relied upon for data aggregation, storage and computation. Increasingly in the media we can see stories of privacy concerns surrounding smart speakers, such as security bugs allowing access to voice history from Alexa devices.

This project addresses the extent to which voice control interfaces running on IoT devices can enhance privacy by reducing reliance on the cloud. We will do this by surveying, prototyping and measuring processing capabilities and architectural options for IoT-based voice control in the context of smart homes.

Open source technologies are a prerequisite of verifiable security; migrating IoT infrastructure to open source ones would progress us towards alleviating privacy concerns through transparency. Secondly, local in-house processing that doesn't transmit data to the cloud would mitigate large numbers of privacy issues. With speech signals carrying rich information relating to the user's gender, emotions, health, intent and characteristics, it is essential that signals received by voice control devices remain private. We will initially deploy an open source Automatic Speech Recognition (ASR) system that processes speech data locally on the device (and/or gateway or hub), instead of sending it to cloud services. ASR is the task of finding out what has been said, and is a widely studied field with state-of-the-art benchmarks published which we can use to evaluate the relative performance of our ASR system.

Edge computing and federated learning are key fields relating to our aim of eliminating the transmission of sensitive data over networks. Edge computing refers to processing data locally on users' devices, and federated learning relates to training machine learning models on devices that are controlled by a central server. We will train a model to recognise commands within the domain of smart home control, however training an ASR model from scratch requires huge amounts of data and collecting it is a time-consuming and costly process. Instead we can use transfer learning approaches to fine-tune a pretrained model on a small amount of data collected from our domain. For example, speaker adaptation could be employed to fine-tune the speech recognition model using samples of the users' voice.